Modelling wave interactions over space and time.

The world's oceans play an important role in many aspects of modern life, from transportation to energy generation. Ocean waves are one of the main challenges faced by vessels and structures operating in the oceans, and drive the waves that cause coastal flooding and erosion. In certain conditions these waves can cause severe damage, endangering structures, vessels, communities and lives.
The resulting scientific challenge is to understand the conditions that can cause instances of catastrophic damage. To do this it is common to describe the conditions in a given area of the ocean. It is then possible to understand what kind of impacts we would expect on a structure or vessel that is in these conditions or on coastal communities when these waves propagate onshore.
To do this we use data, taken from a measuring device, such as a buoy, situated in the area of interest. We then try to estimate the conditions that could have given rise to these observations. Usually scientists and engineers do this by developing general models for ocean wave behaviour that they then fit to the observed data. In most cases, these models have to account for multiple wave systems. The waves systems behave differently if they are generated locally (wind sea waves) than if they have travelled from elsewhere in the ocean (swell waves). An added complexity is that these weather systems interact with one another in ways that are very difficult to predict, presenting an extra challenge to those interested in modelling wave behaviour.
Throughout the course of this project, we aim to utilise state of the art techniques from time series analysis to improve the way in which practitioners can estimate model parameters, and model how conditions can change over time. More advanced techniques can also be employed to explore the non-linear interactions between swell and wind sea systems, which plays an important role in determining the conditions that are experienced in practice.

In partnership with JBA Trust.

Potential impact
The proposal will benefit (i) the UK economy and society, (ii) our industrial partners, (iii) the wider community of non-academic employers of doctoral graduates in STOR, (iv) the scientific disciplines of statistics and operational research (STOR) and associated academic communities, (v) UK doctoral students in STOR, and (vi) the CDT students themselves.

(i) The UK economy will gain a competitive edge through a significant increase in the supply of doctoral STOR professionals with the skills to achieve impact for their work, and who have been trained with the goal of becoming future leaders. Our goal is that those of our graduates who enter industry will assume leading roles in realising the major impact which STOR can make in achieving effective data driven decision-making. A wider societal benefit will accrue from research contributions, inter alia, to the EPSRC themes of Energy, Living with Environmental Change and Global Uncertainties.

(ii) Many of our industrial partners will benefit from the skills supply identified in (i), as likely future employers of STOR-i graduates. They further benefit from teaming with a community of leading edge STOR researchers in the solution of substantive industrial challenges. Mechanisms for the latter include doctoral projects co-funded by and co-supervised with industry, industrial internships and industrial problem-solving days. Our training programme will give students the skills they need to make sure that research outcomes are successfully communicated to beneficiaries. The value that our industrial partners place on working with STOR-i can be seen in over £5M of pledged support.

(iii) A wider benefit will accrue from the employment of STOR-i graduates, equipped as described in (i), across non-partner industrial, government and public sectors organisations. These will also benefit from the networking opportunities afforded by access to STOR-i events and from the dissemination of research outcomes accessibly within non-academic communities.

(iv) The STOR academic community will benefit from methodological advances and from the increase in supply of STOR researchers who value and have experience of collaborative research. Our recruitment strategy will further benefit this community in achieving a healthier supply of high quality doctoral candidates beyond STOR-i: our research intern programme gives top undergraduates from across the UK an experience of STOR research while STOR-i recruitment roadshows partner with the STOR community of the hosting institution. Experience with the current Centre has shown that both of these lead to an increase in applicants for STOR PhD programmes across the UK.

(v) Elements of the STOR-i programme will benefit the wider community of UK doctoral students in STOR. Using the financial support of our external partners, we will develop a STOR-i national associate scheme for UK STOR doctoral students working with industry. This will give funding and access to elements of the STOR-i training programme while an annual event will provide opportunities for learning, networking and sharing research progress to members of the scheme.

(vi) The STOR-i students will benefit from a programme which will support their growth toward research leadership, whether in academia or industry. They will be challenged to achieve their maximum scientific potential and also given the tools and opportunities to develop the broader skills which will enable them to achieve maximum scientific impact. They will be highly employable.